The Production Energy Project (PEP)

Sustainable Film are excited to announce The Production Energy Project (PEP), which will connect film and TV crews with building owners in London with ambitions to expand to all UK major filming hubs. Whilst battery technology and alternative fuels have been quickly adopted by the industry, they are merely a stepping stone on the path to eliminating the industries reliance on diesel powered generators. Through an easy to use platform and app, location managers will have the ability to source local grid power close to their locations with standardised contracts, to ensure a smooth, quick and easy access to grid power. Creating a new revenue stream for office blocks and businesses that are often empty during peak filming times, the PEP platform will facilitate working with businesses, providing contracts and payment systems to support a smooth, hassle free transaction for all parties.